Humoral immunity to Human Immunodeficiency Virus (HIV)

Great advances have been made in the detection and treatment of HIV and AIDS, but a vaccine to prevent HIV infection, one that works and is safe, still lies many years away. Our research aims to bring this day forward: First, to gain a better groundwork for the humoral arm of the immune response to HIV, we shall determine recognition signatures on the outer envelope of HIV which will induce antibodies that protect against HIV infection. This will be done with antibody fragments cloned from blood samples of llamas because they have particular advantages for analytical work. Second, we will study antibodies that may have the opposite effect, enhancing infection rather than protecting against it. Blood samples taken from human volunteers who have given a test vaccine will be analysed to see if the balance between protective antibodies and infection-enhancing antibodies can be shifted so that protection from HIV becomes dominant. Protective antibody fragments will also be explored for future use as possible microbicides that can be introduced into the vagina to reduce the risk of infection during and after sexual intercourse.

Technical abstract
This research proposal comprises two related projects: [A] We shall analyse neutralising epitopes on the HIV envelope that block attachment or entry into target cells. These will be studied with single-chain antibody fragments (VHH) derived from llamas which have been immunised with recombinant gp120 or gp140 of subtype A and C strains of HIV-1. In particular, we shall focus on VHH that bind in or around the CD4-recognition pocket on gp120 and thereby neutralise infection by blocking the docking of HIV to CD4+ cells. All strains of HIV-1, HIV-2 and SIV bind to CD4 and the VHH will enable us to determine the variability and constraints of the CD4-binding site. Some of the VHH have potential utility as microbicides and as tools to analyse envelope-based immunogens as components of candidate vaccines designed to elicit humoral immunity. [B] We shall elucidate the role of innate and acquired humoral immunity by non-neutralising antibodies that bind to the HIV-1 envelope. In conjunction with Complement these antibodies can induce inactivation of HIV and may contribute to clearance of primary viraemia during seroconversion. However, for cells expressing a Complement receptor (CR2), we have observed massive enhancement of infection including enhancement mediated by antibodies in sera of volunteer vaccinees immunized with gp120. The mechanism of action and the epitopes targeted by Complement-inactivating and enhancing, non-neutralising anti-Env antibodies, will be analysed using clinical serum samples and human MAbs. Both CR-transfected cell lines and HIV target cells that naturally express CR will be used to dissect the balance between Complement-mediated HIV inactivation and Complement-mediated enhancement.